RF design

This is HVAC supervisor control system that will upgrade existing BEMS control or operate as a stand alone wire free control system. Specifically designed for ease of installation in the SME market the controller is equally at home controlling and supervising single Boiler installations, all Electric and A/C systems.Reduced cost and CO2 emissions are an important part of all business and this product addresses both those issues.